The Phenomenology of Social Distancing in the Covid-19 Pandemic

This PhD research project will examine how people's experience of their environment and their body changes in response to
social distancing, using a phenomenological methodology. It will do this in the context of the Covid-19 pandemic and the
accompanying social distancing measures introduced in response, but will also show more generally how the threat of contagion
can alienate people from each other and create an increased awareness of the body as a biological entity, resulting in a loss of
bodily transparency and increased bodily objectification. The intention is not to provide an empirical account of the public health
benefits of social distancing, but to provide a detailed philosophical account of how people respond to social distancing situations
by identifying and analysing their individual and shared experiences. This research has the potential to influence policy decisions
about the measures taken to control the spread of infectious disease, and may influence other areas of social research through
providing a detailed account of how people's relationship with the world and others in it changes in response to social distancing.